Colony: new models of digital distribution for film

ZoneFutures is a digital products incubator established to identify opportunities for disruption where traditional business models are failing, and develop digital solutions that create new models of revenue-generation and social impact. This application to the TSB Smart Proof of Prototype Award is to allow ZoneFutures to undertake robust pre-production prototyping and alpha trial of a highly innovative new platform approach to film distribution, deepening audience engagement and creating new revenue models for UK and international creative industries.